ARplan - Augmented Reality Planning for Security and Military Applications

CGA Simulation's ARplan is an innovative approach to providing decision making tools aimed intially at the defence and security sector but with later applications for civilian and commercial industries. It deploys advanced Augmented Reality approaches and leverages emerging platforms with a specific use case based on a need that has been identified in previous research and development by CGA.